University of Gloucestershire and McCarthy Taylor Systems Limited

To develop a future-proofed, multi-platform software solution to enable surveyors, designers, geologists and engineers to visualise, manipulate and extract - with some degree of automation - features and terrain models from potentially huge pointcloud datasets.